The Robert Gordon University And Richard Irvin Sustainable Energy Limited

To determine the technical issues in making an e-house 95% energy self-sufficient using demand reduction, onsite generation, and energy storage in an integrated system.